Glasgow Caledonian Unviersity and British Waterways trading as Scottish Canals

To develop new knowledge and understanding of the strategic factors which drive tourism potential on the Scottish canals and to develop and implement a strategy for increasing tourism to four different canal locations in Scotland.